Auricular Vagus Nerve Stimulation and Vibro-motor Reprocessing Therapy for Motion Sickness Reduction

Auricular Vagus Nerve Stimulation and Vibro-motor Reprocessing Therapy for Motion Sickness Reduction